Project ICEBreaker

Project ICEBreaker will develop the powertrain for a prototype fuel-cell HGV featuring new technology to radically increase efficiency.

Traditionally, the fuel cell has been used as a range extender in conjunction with a large battery pack (typically 140kWh). In contrast, Viritech's Tri-Volt creates a dynamic energy system in which the fuel cell is the primary energy source, with batteries providing power for transient conditions (e.g. pulling away from rest).

Viritech's Tri-Volt enables the fuel cell and the battery pack to be combined more efficiently than in any current architecture. The weight of the battery pack can be reduced by up to 80%.

Intelligent Energy will provide their state-of-the-art heavy duty packaged fuel cell systems and further optimise performance in order to minimise the total cost of ownership of the powertrain.

MIRA will bring its strong expertise in thermal systems modelling, systems integration and attribute development, along with vehicle optimisation, validation and certification to this project. This will ensure that the powertrain can meet targets and that it will deliver the real-world performance users will need to adopt this technology. Post-project, HORIBA MIRA will develop solutions to optimise TCO using advanced numerical tools and integrate the digital twin with MIRA's driver-in-motion simulator which will further enhance the attractiveness of this technology within the marketplace.

Marshall's Logistics will utilise its vast experience to assist the consortium to simulate all the parameters required of an FCEV powertrain through its operating life.